Proposal for mathematical modelling of the interplay between reproduction and stress

Women's sexual and reproductive health is crucial for overall well-being. Stress disrupts endocrine regulation, affecting hormone production, menstrual cycles, and fertility. Despite its importance, mathematical modelling in this area remains limited, leaving a gap in the scientific literature. This research aims to develop mathematical tools to analyse the effects of stress on the female reproductive system, including menstrual perturbations and infertility. We will combine experimental and clinical findings into a model incorporating different stressors. Both acute and chronic stress conditions will be considered to build a theoretical framework applicable across the lifespan, from menarche to menopause and fertility treatments such as in vitro fertilisation (IVF). The model will employ differential equations to describe hormonal dynamics within the hypothalamic-pituitary-gonadal (HPG) and hypothalamic-pituitary-adrenal (HPA) axes.

We will apply bifurcation analysis and parameter sensitivity studies to refine the model. This novel approach will build on coupled oscillator models and employ advanced data analysis. The research plan includes:
-Examining the HPA and HPG axes to inform model development.
-Conducting bifurcation and sensitivity analyses to assess variability.
-Validating model predictions against experimental and clinical data.
-Investigating the impact of different stress levels and timings on reproductive function.